The Travel Time Platform - making local content more relevant.

iGeolise has built the Travel Time Platform; it ‘turns distance into time’ and is live across GB. There is great value in the difference between distance and time - for example, by licencing Travel Time to a community business directory, their users can search for (say) chemists within ‘a 15 minute walk' (or drive, cycle, bus, etc.) rather than 'within X miles' as now. Travel Time typically doubles the number of relevant results displayed; it works on any web enabled device (PC, smartphone, tablet etc).
This project adds two fundamentally valuable elements to the Platform; searching by 'time of day' and 'click to see the fastest route' to any selected content. It requires integrating all public transport timetables and road traffic flow information, but the core Platform was been built with this development in mind. The benefits that will accrue for the UK are economic, social and environmental. Travel Time is a unique search facility, developed in the UK, and with global potential.